Modelling anisotropic viscosity with astrophysical applications

The project looks at how to model anisotropic effects in plamas and to evaluate their effect in the linear and nonlinear evolution of plasma instabilities. The modelling in this project is very general and has wide-ranging applications from industry to astrophysics. One particular application that we will focus on is coronal heating - how the atmosphere of the Sun can be one million Kelvin when the surface is only a few thousand Kelvin. Anisotropy in plasmas has been shown to be important in instabilities. Our new calculations, which go beyond traditional approaches, will help to determine the onset of such instabilities.

Aims and objectives
Develop a model of anisotropic MHD and implement it in an open-access code.
Use this code to study the effects of anisotropy in the nonlinear evolution of instabilities.
Study how anisotropy affects the non-normality of operators in MHD instabilities.
Study the evolution of non-normal instabilities.

The 3D nonlinear modelling of anisotropic MHD that is well-defined for arbitrary magnetic topologies is completely new. The consideration of anisotropic effects in the non-normal behaviour of plasma instabilities is also new.